To develop an online case management application

CaseTrace allows solicitors to create and maintain case management records for their clients.
By using the online website portal, it is possible to manage a practice from anywhere in the
world.
Solicitor clients may also view up to date and accurate information relating to their specific
case, again by using a website portal. Clients may also receive email and SMS text message
notifications, therefore reducing the workload and increasing productivity.